CoolDown

As Britain warms due to climate change, electrification of heat will mean increasing customer access to Space Cooling (SC) leading to increased summer peak demands. In current distribution network planning cooling demand is currently poorly accounted for and based on limited, high-level modelling. Additionally, cooling's potential to provide flexibility during periods of network stress has not been considered.

CoolDown will explore the impact of cooling on network capacity by producing improved uptake and demand projections as well as developing novel commercial arrangements to incentivise and unlock SC flexibility, reducing network reinforcement requirements and optimising value for customers.